Pan-cellular Raman active probes to monitor macroscopic properties in live cells

The project will operate in the EPSRC challenge theme of Healthcare Technologies and in the strategic priority research area of Transforming Health and Healthcare, whilst residing within the areas of Chemical Biology and Biological Chemistry, Analytical Science, and Synthetic Organic Chemistry.

We will develop pan-cellular Raman active sensors and use spectral phasor analysis to monitor macroscopic properties in a spatiotemporal manner within different regions of live cells. We will design, synthesise, and monitor small molecules that are able to report on different cellular properties and use informatics to process and interpret the imaging data generated. On development these sensors will be used to monitor changes in response to external stimuli associated with disease.